Checkpoint

Checkpoint is a game exploring real-world events. In a unique blend of documentary practises with considered gameplay moments, this playable documentary will let players explore tragic and consequential moments that occurred throughout history at checkpoints along borders.

This unique fusion of game and documentary provides a new interactive experience, letting players touch and interrogate these moments in time.

Checkpoint wants to use interaction and the mechanics of games to create a new mode of understanding difficult moments from our past.